Low-energy reaction dynamics of light few-body exotic nuclei

I have been appointed as Senior Lecturer in Theoretical Nuclear Physics at the University of Surrey from September 1st, 2016. I need financial support for carrying out my research until September 30th, 2017, when the new Consolidated Grant begins. I request in total £6k for buying a new laptop (£1.5k) and paying for my participation in conferences and workshops (£4.5k). I propose novel theoretical studies of low-energy reaction dynamics of light few-body exotic nuclei. These will be based on time-dependent wave-packet dynamics, which will provide cross sections of strongly competing reaction processes. The approach gives a comprehensive, intuitive description of the reaction dynamics, overcoming limitations of existing models. The work will both exploit and motivate new measurements led by the Surrey group in new generation facilities.

Potential impact
The approach gives a comprehensive, intuitive description of the reaction dynamics, overcoming limitations of existing models. The work will both exploit and motivate new measurements led by the Surrey group in new generation facilities.